Healthcare Innovation Procurement Network (Procure4Health)

The objective of Procure4Health project is to overcome the barriers to European wide adoption of innovation procurement by creating an open community of health and care procurement stakeholders. Its 33 founding partners are actively promoting innovation procurement through knowledge sharing and capacity building, networking and matchmaking, identification of common needs and the launch of joint actions to address them as well as influencing policy on procurement of innovation.